Manufacturing a plastic free future with onion skins

HUID is developing a material innovation that aims to create a sustainable, home compostable alternative to single use plastic packaging using an overlooked source of food waste - onion skins.

Building off of the Young Innovators Award and Unlocking Potential, HUID is trialling scalable machine manufacturing techniques to create product prototypes that are ready to go to market.